University of Derby and Chatsworth House Trust

To develop an in-house capability to measure, on a consistent basis year to year, the economic (linked to social and environmental) impact and employment impact of the Devonshire Group’s activities in order to inform evidence-based strategic decision-making.